Practice-based research project into the event of choreographic performance as a site of embodied knowledge-generation

This will be a practice-based research project will investigate the event of choreographic performance as a site of embodied knowledge-generation. It will combine choreographic research with ideas from neuroscience, neurophysiology, cognitive philosophy to look at different kinds of tacit and explicit knowledge and the blurred boundaries between them.